University of Essex and Profusion plc

To develop Ethernet based software to control reference designs for networked microphones and active loudspeakers (enabling SMART control of a range of settings used in professional audio).